RISER Tank Inspection

RISER Tank Inspection is a collaborative project between Blue Bear Systems Research, Createc and Lloyds

Register looking at unmanned systems for inspection of large storage tanks onboard ships. This work will

address the key technical challenges experienced when flying unmanned systems inside tanks and will

demonstrate highly automated bespoke systems for scanning, storage and visualisation of data collected within

tanks. This innovation has a number of key benefits including savings to ship owners, reduced cost of shipping

oil and gas internationally, improved safety for inspectors and environmental benefits through closer

monitoring and storage of oil and gas containers.